Transparent OPV Glazing

Polysolar produces a unique transparent solar photovoltaic glazing panel designed for integration into the fabric of buildings. It has developed a concept for a petrol station canopy that it will be installing with a major supermarket chain. The transparent solar photovoltaic glass canopy delivers multiple benefits as a structural weather proof membrane, to replace conventional metal sheets, allow a degree of light through to the forecourt to reduce the traditional load on artificial lighting and produces renewable electricity to power the pumps and shop, resulting in a higher return on investment to the client. The study aims to test and monitor a new installation to compile an independent and comprehensive survey of the performance of the canopy to assit in promoting the wider take up of both petrol station canopies but also BIPV in construction more generally among architects and developers.